Queen's University Belfast and Cadbury UK Limited KTP 24_25 R3

To identify and validate dairy sustainability practices and technologies, to enable the building of feasible and economic pathways in different farm settings that can deliver GHG reductions. Milk and milk derivatives are essential ingredients in all Cadbury's products, Cadbury have committed to achieve net zero by 2050\.